University of Derby and Whitehouse Construction Co Limited

To develop new Flood Resistance Products requiring no intervention to be effective against flood water. All Products must meet the requirements of BS851188:2019+A1:2021 and be tested and certified accordingly.